AVM Mixed Reality PoC

THE AVM LIVE Mixed reality platform Live mixed reality media is the term used for the end results of a process by which live video and live game content are integrated to produce a single visual image which blends the real and the virtual, allowing physical contributors (live action audiences and presenters) to interact in realtime with virtual game elements. To date this technology has been extremely specialised and its application has been limited to a few ground breaking interactive formats.
Device convergence, the rapid growth of connected TV and the increasing demands /
expectations of the audience for interactive TV content is set to change all of this. Mixed
reality media has the potential to bring all of these elements together in connected TV and convergent formats that allow audiences to watch and interact with TV content contribute and play along as never before.
AVM are a specialist 360 degree technology company formed by the core team who produced the hit mixed reality children's show BAMZOOKI for the BBC. One of the very few expressions of live mixed reality content broadcast to date.
In spite of worldwide acclaim, critical recognition and significant commercial interest, the
BBC were unable to export the Bamzooki format or replicate the production outside of the UK.
Prohibitive costs, reliance upon highly specialised teams, the highly bespoke nature of the production set up and the unreliability of the technology were all significant contributing factors.
Distilling all their learnings and experience from producing four series of this ground
breaking mixed reality show, the AVM team are now embarking on the development of a
proprietary technology platform designed to revolutionise the delivery and production of
mixed reality media, significantly reducing the production costs, halving the amount of studio hardware and improving the production reliability and set up times and opening up the market for mixed reality TV formats to a mainstream audience.